Characterising host-pathogen interactions in haematopoietic stem cells isolated from blood & bone marrow of adults with latent tuberculosis infection

We and others have recently identified haematopoietic stem cells (HSC) as a novel niche for carriage of Mycobacterium tuberculosis (Mtb) in humans with latent tuberculosis infection (LTBI). This project will characterise host-pathogen interactions in experimentally and naturally infected HSC isolated from human blood and bone marrow. Host and bacillary transcriptional responses will be compared between Mtb-infected HSC vs. macrophages (the major/classical niche for Mtb) using state-of-the-art microfluidic genomic approaches. We will also interrogate Mtb-infected HSC for membrane presence of mycobacterial glycan antigens using monoclonal antibodies to enable selective isolation of infected cells from blood and bone marrow for more fine-tuned analysis.